University of Leeds and Lowell Financial Limited

To increase workplace productivity by developing Human Resources systems and tools to enhance employee health and wellbeing support, by reducing emotional labour risks to mental health.